Enhanced Recycling of Waste PET: Demonstration of the Circular Economy

The key objective of this project and demonstrator technology is to create a circular economy for polyester (PET) plastic, remove all types of PET from the current waste stream and prevent environmental pollution: by doing so, the environmental impact is heavily reduced. This is due to the processing of waste that is currently either going to landfill or incinerated and producing recycled products that are currently only available from fossil fuel sources.This will have an invaluable impact on GHG emissions and climate change.

The world is facing a plastic waste crisis because of an industrial and consumer mindset where plastic is viewed as 'cheap' and 'disposable'. However, this issue is not _with_ plastic, it's how _we_ deal with plastic - we must create a circular economy for this reliable and versatile material that has transformed our lives and is a superior material choice for packaging and extending the shelf-life of food. These waste PET products are currently deemed 'single-use' or 'unrecyclable' due to their multi-layer or multi-coloured nature. Our 'enhanced recycling' technology is capable of converting this PET waste into BHET, which is the building block for PET production. Our enhanced recycling can provide an effective and economical solution to the waste plastic crisis, and also has the benefit of carrying out this process whilst producing negligible emissions.

The objective is to initially recycle 10,000 tons per year of waste PET into rPET to displace the conventional PET products. This product will be directly used to create rPET for use in sensible applications. This process supports and enhances 'The UK Plastic Pact' goal for creating a circular economy for essential plastic products, whilst also educating the consumers and brand owners towards optimizing the reuse, recycling and reduction of plastic use and production.

The true circularity of this innovative approach is demonstrated by (i) the fact that low quality 'single-use' PET waste can be processed and upcycled into a higher-quality grade of material, and (ii) since the PET is converted back to the base ingredients, this cycle can be repeated indefinitely without loss of quality or properties. Through construction of this UK-first demonstration facility it is expected that the landscape for PET recycling will be changed forever and the goals of the UK Plastics Pact will be achievable.